A Machine Learning/AI Cancer Rule-Out Test for the NHS Two Week Wait Pathway

"The PinPoint Test is a machine learning/AI test that can rapidly 'rule out' cancer in patients referred by their GP for possible cancer diagnosis.

93% of patients referred by their GP for possible diagnosis turn out to not have cancer. This is because of a 'safety first' approach that means most cancers are caught this way. However, it does mean several months of anxiety and unnecessary medical testing for those 93% of patients. And because those patients still have symptoms, it's important to find out what is wrong with them, even if it isn't cancer.

The PinPoint Test helps identify the patients who don't have cancer, so that they can go back to their GP in days rather than months, once cancer is safely ruled out.

This will also help the NHS a great deal. In 2018, 2.17 million patients in England were referred this way. This puts a huge strain on NHS cancer diagnostic services, and the PinPoint Test can reduce this number by over 500,000\. This will reduce pressure on NHS services, and free up clinicians to spend more time on the patients who do have cancer."